Developing operational spatial models for Scottish fisheries

The project will develop a spatial population model for mackerel (Scomber scombrus), the single most economically valuable species landed in Scotland and the UK. The model will be used to understand the role of biological and physical drivers in determining the spawning and feeding migrations of mackerel (ecosystem function), and to explore the consequences to spatial distribution of changes in these drivers due to climate change (challenged ecosystems). The results will have implications for management of highly migratory species under the principle of zonal attachment.